Birmingham City University and Pro-build 360 Limited KTP 22_23 R3

To embed advanced marketing competences, enhance the reputation through thought leadership and expand the customer base/geographical footprint in the sector.